Genomics and Agronomic Trait Analysis

In this project the performance of a bioinformatics tool kit will be evaluated within an oil seed rape breeding programme. We will test the tool kit on large data sets to identify molecular genetic markers associated with oil content. The project will help Eagle Genomics to access new markets in crop breeding.